Flow Technologies Concept Trial - COVID-19 Action

In this time of social distancing, managing people's movements is vital. Flow is an app that tells people when places (any type of establishment) are quiet/busy in real-time with incredible accuracy.

During the COVID-19 pandemic, social distancing is crucial. Flow will greatly benefit consumers, allowing them to see when establishments are quiet/busy (getting notified with the best time to go) in real-time before they go, assisting with social distancing. Flow also greatly benefits the establishments (e.g. supermarkets/pharmacies/other essential outlets), allowing them to accurately track their footfall data in real-time. This data can be used to make informed decisions on staffing, let their customers know when it is too busy/the best time to go, and more. This type of real-time data is also extremely useful for the government when analysing people's movements and managing infection rates through social distancing. In short, during the pandemic, Flow is an essential tool for social distancing. After the pandemic, Flow remains as useful to business owners and consumers, helping them save time and money and maximising occupancy.

The project will involve developing the Flow app, installing the sensors into confirmed trial locations such as cafés, barbershops, supermarkets, university facilities, and gyms, and releasing the app for consumers to see when these outlets are quiet.